Cyber Security - Abriska

It will help us understand the risks associated with our Abriska product from external malicious hacking and increase our internal knowledge in this area. Help will be sought on:
Advice on penetration testing; and actual:
Web application penetration testing
Infrastructure penetration testing
Remote access penetration testing.
The technical skills and knowledge to undertake a review of our application, infrastructure and access methods from a security perspective do not exist in-house.